Hyperbolic inverse problems

Hyperbolic inverse boundary value problems will be studied using
Fourier integral operator techniques. A typical inverse boundary value
problem arises when an object is probed by sending waves to it in
order to determine some properties of the object from the measured
responses. The project considers the case where the measurements are
modelled using the acoustic wave equation. The acoustic case is, for
example, a prototype case for several geophysical imaging problems.
The focus is on problems with time-dependent coefficients. Such
problems can be seen as the hyperbolic analogue of the much studied
Calderon's inverse problem. Also scattering type problems will be
considered.